Millimetre - Carbon and Toxicity Tool

Millimetre specialise in the design, development, fabrication and installation of 3D objects for clients including artists, architects and other organisations. This project has developed a bespoke carbon and toxicity tool that enables Millimetre to make informed design decisions around the environmental impact of projects based on robust data.